Measuring the coupling between the Higgs and fermions with ATLAS data

A precision test of the Standard Model of particle physics will be made by measuring the coupling strength between the Higgs boson and the top and bottom quarks.

To facilitate these measurements, state-of-the-art techniques for identifying high pT, massive particles will be utilised and further developed. The optimised techniques will be implemented in data collected with the ATLAS detector in Run 2, beginning 2015. Scale factors and systematic uncertainties will be derived.

Ultimately, a high purity sample of high pT Higgs bosons and top quarks will be extracted from up to 100/fb of data, which will be used to determine the coupling strength of the Higgs boson to the top and b-quarks.